Superconducting weak links in next generation ultrafast and low power electronics for control and readout of quantum resonators arrays

Superconducting technology represents a rapidly advancing field and applications of the technology
have been demonstrated by tech giants such as Google with their recent 53-qubit quantum
computer. Currently, much of the signal detection of quantum resonators is carried out at cryogenic
temperatures, while readout electronics and signal processing is carried out at lab temperatures.
This requires individual cables for each component introducing an increased thermal load as
complexity increases, representing a major roadblock in the complexity of quantum devices that can
be achieved with such a readout scheme.
By implementing control and readout circuits within the cryogenic stage; the size of resonator array
that can be addressed and controlled will be exponentially increased. The ability to build resonator
arrays with thousands of components is crucial for the advancement of superconducting
technologies; allowing for dramatic improvements in processing power and computing speeds in
quantum computers as well as the upscaling of superconducting single photon detector arrays for
implementation in quantum-secure communications and LIDAR systems.